WatchChainR

'WatchChainR' builds on the successful Innovate UK funded Robotics & Artificial Intelligence Phase 1 WatchChain project. In this next demonstration phase Archangel Imaging will integrate world leading AI machine vision with GMV UK's unmanned rover vehicle, producing a robot that is designed to reduce risk to humans by undertaking monotonous and repetitive tasks in extreme and challenging environments.

WatchChainR will operate remotely and independently using a powerful AI decision making system which has the designed-in intelligence to report only what it needs to; the system is able to save operators both time and money by filtering the mundane from the exceptional with human intervention only needed on an exceptions basis.

This Innovate UK funded project is run by Archangel Imaging and GMV UK. Both companies are based at the Harwell Innovation Campus in Oxfordshire, a world leading centre for science and engineering innovation.